The University of Manchester and Nuvia Limited

To develop, embed and exploit advanced autonomous and automated radiation monitoring robotic technology for health physics surveys within the nuclear, and other, sectors.